Weak non-covalent interactions

Work is focused around the synthesis of molecular torsion balances for comparative studies into the factors effecting the free energy and by extension the intramolecular binding strengths associated with the formation of weak non-covalent bonds and the comparison of experimental NMR data with that obtained computationally on various levels of theory; with initial focus being placed on halogen-aryl bonding but with scope for expansion into other forms of interaction as the project develops.